Reliability in a Sea of Risk

The Reliability in a Sea of Risk (RiaSoR) Oceanera-net project will establish industry best practice in reliability testing for wave and tidal devices through improved load measurements and verification; standardised design guidelines for marine energy systems, and increased safety in marine energy operations.

The goal is to consistently learn from the physical interactions between the device and its environment, while embedding this understanding and building robustness into marine energy technology designs.

The impact from RiaSoR on the wave and tidal energy industry will be to demonstrate innovative reliability analysis. This reliability methodology is ultimately aimed at reducing Health Safety and Environmental (HSE) risks, technological risks, and Operations and Maintenance (O&M) costs which will lower the Levelised Cost of Energy (LCoE) for the sector.

ORE Catapult’s role in this collaborative project involves modelling systems and developing enhanced condition monitoring methodologies to improve the reliability and availability of electrical power conversion. Project partners are EMEC (project coordinator) and SP Technical Research Institute (partner on structural analysis).